Prologis BIM Implementation

This application seeks assistance with the implementation of Building Information Management (BIM) methodologies to the distribution and logistics sector. This will allow the speedier delivery of buildings that will also minimise energy consumption, material waste and CO2 emissions.